Structure & Function of Predatory Bacteria Surface Recognition

The bacterial predator Bdellovibrio bacteriovorus is a natural killer of other bacteria (in water treatment, food security, environmental bioremediation & healthcare). It would thus be beneficial if we understood the molecular basis of its predatory lifestyle, and the "toolkit" encoded to manipulate (and eventually destroy) the prey cell. The staged lifecycle of predation is fascinating - the predator locating and entering the prey cell, metabolizing it from within, and then bursting out to begin the cycle anew.

The Lovering lab specializes in structure: function:mechanism relationships, and the basis of this project will be taking a select grouping of receptor genes whose features are suggestive of being presented at the predator:prey interface for tight recognition. Structural biology will detail the interaction interfaces involved, and unbiased (phage display) screens will identify the peptides capable of binding these receptors. Our goal is to uncover specificity determinants that allow us to understand how Bdellovibrio can kill large numbers of vastly different strains, eventually leading to the engineering of new bespoke predators.